Disrupting hierarchies and constraints in children's experience of reading in primary school

The aim of the fellowship is to fulfil the impact potential of my PhD and help forge a career in university-based knowledge exchange (KE). The fellowship would allow me to complete the following objectives to achieve these interrelated aims. My thesis argued that ability-grouped reading compounds classed and raced social inequity in education. It also presented more egalitarian research-informed alternatives to this practice. Ultimately, the impact of my research must be judged at school level, by the liberating effects on children's reading. Through extensive use of exemplification, I would translate key findings and theoretical principles of my thesis into a book for (and partly, by) primary teachers, which I term an 'anti-manual'. This 'anti-manual' would be a source of inspiration and practical reading pedagogies for teachers to try, as well as an encouragement to go beyond those pedagogies to notice and dismantle barriers in taken-for-granted reading practices. Although mainly written by me, based on my thesis, it would incorporate 23% new research with a small group of teachers engaging with my PhD findings. Complimenting the 'anti-manual' I would work with a filmmaker to show teachers' practice and discussion; the films posted on a dedicated website. The website would act as a forum for teachers to discuss egalitarian approaches to literacy learning, which could further increase the impact of my research from the ground up.

In addition, the University of Stirling would offer an excellent context to achieve my dual aims of thesis impact and KE career development. Through this placement I would gain knowledge of how university-based KE works, which would act as a platform to forge a career in KE in academia. Specifically, I would have the opportunity to work with and learn from a mentor (Dr Sarah Wilson), whose expertise includes visual activism, participatory research and social justice with young people. I would participate in the influential Stirling Centre for Research into Curriculum-making (SCRCM) led by Professor Mark Priestly, which would introduce me to policy-making contacts in Scottish Government and provide opportunities to deliver KE based on my PhD research. I would attend departmental and faculty meetings, and gain teaching experience in an education department that is characterised by anti-racist, anti-colonial approaches to education and challenges socioeconomic inequity in children's education. I would also have the opportunity to work with education students on the principles and findings of my research.

Establishing a career in university-based KE also benefits from a track record in publications. To that end, I would write two journal articles based on my thesis as well as the 'anti-manual'. As presentation at conferences also supports career development and dissemination of research findings I would use the fellowship to attend two conferences in different disciplines, literacy education and sociology of education.

To sum up, the fellowship outcomes to support the aims of impact and KE career development are as follows:

Publish an 'anti-manual' with and for teachers.
Produce films of egalitarian literacy practices.
Create a website as a forum for egalitarian approaches to literacy learning.
Development of visual participatory research skills.
Connections made with policy-makers and KE activity undertaken.
Teaching experience and knowledge of how university departments work, particularly in the area of KE.
Two journal articles published.
Two conferences presentations, networks and collaborations extended.